INSIGHT

INSIGHT is a collaborative project to develop existing AUTONOMOUS vehicles for safe, slow speed operation on

pedestrian areas and pavements, with CONNECTIVITY not only to control and manage the vehicles, but ALSO

for innovative data collection and presentation applications that INTERACT with users and other customers of

the systems.